Sources and Emissions of Air Pollutants in Beijing (AIRPOLL-Beijing)

Potential impact
AIRPOLL-Beijing will quantify the contribution of different industrial, commercial and societal activities to air pollution in Beijing and greatly enhance the Nested Air Quality Model Prediction and Modelling System (NAQPMS) multi-scale 3-D chemical transport model for operational prediction of air quality in Beijing.

Who will benefit:

1. Policymakers: The Chinese Department of Environmental Protection and the municipal/provincial Bureau of Environment Protection who are responsible for policy-making in air quality and for developing emergency control measure in Beijing and the surrounding region will particularly benefit from this project.
2. Business: Businesses will benefit, particularly those that are directly or indirectly affected by air pollution control measures in the Beijing region.
3. General public: There is a growing interest in China in air pollution, particularly particulate matter pollution. This is because haze, mainly caused by particulate pollution, is visible, and serious haze events cause significant health problems to vulnerable groups.

How will they benefit:

1. Policymakers: AIRPOLL-Beijing will provide an improved source apportionment of air pollutants in Beijing and an operational air quality model with online air pollutant source apportionment capacity. The former will be essential for refining the existing air quality policies at the municipal level, while the latter will benefit all levels of environmental protection bodies by predicting air quality and allowing development of emergency control measures to prevent serious haze events. AIRPOLL-Beijing will also provide a definitive example for future integrated work on air pollutant source apportionment in China, and thus improve accuracy of emission inventories and performance of air quality models, which will eventually benefit policy-making in central as well as local governments.
2. Business: The Chinese government has started a national programme to close industrial plants considered to be the highest polluters. A more accurate source-oriented apportionment of air pollutants will ensure that the high polluters are more accurately identified, which will avoid unnecessary shut-down. In addition, under unfavourable meteorological conditions, emergency control measures may be put in place; AIRPOLL-Beijing will provide scientific results and the NAQPMS air quality model to support the development of such measures. Better and more targeted emergency control measures will benefit business by reducing their impact on transportation and by protecting health of staff (so increasing productivity) and by minimizing direct cost due to unnecessary business shut-downs.
3. General public: New knowledge on haze pollution as a result of this project and the existing knowledge and experience of air pollution control from the UK will provide valuable educational information for the general public in China. The general public will also benefit directly from the improved prediction of air quality in Beijing to inform social and economic activities, such as whether or not to partake in outdoor activities.

Addressing ODA objectives:

By providing cost-effective solutions to air quality problems within China, the project will address directly poverty and development issues, and through the application of economic valuations in the Solutions Theme of this programme, will contribute to development of both effective and efficient methods of addressing air pollution. Accurate knowledge of emissions is a key factor underpinning the development of mitigation strategies which will deliver improved public health. Both the UK and Chinese research teams will benefit from their interaction and exploitation of complementary expertise. This will leave a legacy beyond the project lifetime thus increasing the research capacity of the Chinese teams and contributing to the continuous improvement of life and welfare of more than a billion people.